Object Journeys: Community co-production of collections knowledge and displays at a national museum

The wider context of this proposal is to explore how to make museums more co-productive. The closer
focus in my proposal lies in the context of co-production and particularly on the question of what are
the best conditions for co-production and how are they most effectively created?